How can biomarkers and genetics improve our understanding of society and health?

Understanding how people's social and economics lives relate to their health is essential to improving the nation's health, society in general and the economy.
Researchers in biomedical, social and economic sciences use robust, high quality data from world-leading studies to help develop this understanding. This research helps reveal hidden facts about the complex social and biological processes at work behind our everyday lives.

This proposal seeks to support this ambition to better understand people's lives and their health. It is based on Understanding Society - a rich social and economic study, which interviews the same families every year and has recently included a health interview where nurses took a number of 'biomarkers' or objective health measurements. These objective measures such as blood pressure, lung function and blood samples, have subsequently been analysed for indicators of heart disease, diabetes and anaemia, liver and kidney function and frailty. The project is led by a multi-disciplinary research team with international partners and has two broad aims:

* to contribute new scientific knowledge about the two-way relationship between people's social, economic, environmental circumstances and health;
* to build understandings of the value of and capacity for using biomarkers, genetic social and economic data together in collaborative projects.

The proposal will include a suite of exemplar research projects, which will not only address important research questions but demonstrate the value of inter-disciplinary [data and] research in these fields. It will investigate and use the best statistical techniques, and share learning with colleagues about these approaches. In addition, we will also:

*undertake a set of 'outreach' initiatives in specific social science disciplines - such as geography, economics and sociology - to investigate and disseminate the value of employing biomarkers to address social research questions relevant to them.
*establish a fellowship scheme for new researchers to propose projects at the interface of social and health sciences, which will be carried out with joint mentorship by social and biomedical scientists.
* hold a range of workshops and training events, and produce supporting resources, such as special datasets, to build understanding and capacity of the use of biomarkers in social science research.
* develop international collaborations to draw expertise from across the world into the project, and hold an annual master class and conference with contributions from them;
* involve policy makers in the oversight of the project, as well as set aside some funds for them to undertake analyses of the data relevant to their policy responsibilities. Policy relevant findings will be shared widely through briefings and a policy event.

This research will help to identify when and how health problems emerge in ways that enable policy makers to target policies more effectively. It will also help us understand how poor health affects people's ability to live their lives, which again may enable policy makers to identify appropriate times and situations when these negative consequences can be prevented or reduced. Such research directly contributes to the ESRC's strategic priority to influence behaviours and inform interventions. It will also improve the capacity of the research community to engage in this kind of research leading to future developments in this field.

Potential impact
This project will include a wide range of individual exemplar projects that add to our understanding of how people's social and economic circumstances interact with their health at different life stages. Research findings will help us understand the social and economic processes that lead to ill health and provide better evidence about when inequalities in different dimensions of health arise. It will also shed light on the underlying biological processes, for example how spending time near green space or stress might 'get under the skin'. All of these findings will improve understandings of when to intervene and what sort of mechanisms to target to improve health. The project will also provide evidence of the effect of different aspects of ill health on people's social and economic lives, for example how ill health affects people's ability to extend their working lives or impacts on their need for social care.

The research will be relevant to a wide range of research users in government and third sector organisations that includes those with responsibility for employment (and in particular supporting people with health problems back to work), public health, health and social care, and the environment at national level. For example, within government, findings might be relevant to the Department for Work and Pensions, the Department for Environment Food & Rural Affairs and the Department of Health, Public Health England, the Scottish Government and Welsh Assembly. Think tanks and third sector agencies that would be beneficiaries of the research include medical charities such as Diabetes UK, campaigning organisations such as ASH , and organisations concerned with the needs of particular groups such as Age UK or the Child Poverty Action Group. Local agencies, in particular public health groups within local authorities and the NHS will also benefit from the evidence that emerges from this proposal. Independent research organisations that both synthesise and commission research, such as the King's Fund, Nuffield Foundation, Joseph Rowntree Foundation and Wellcome Trust, will be able to drawn on the findings produced here in their own policy related work.

A key focus of this proposal is to build capacity among social science researchers to undertake research that draws on biomarker and genetics data. The outreach and capacity building activities will benefit academics in a range of disciplines such as economics, geography, sociology, public health, demography, psychology, social policy, health services research, epidemiology, genetics and biomedical sciences. Through training events and the production of supporting resources, developing the skills and expertise of the staff and fellows employed on the study, networking and learning opportunities for senior staff engaged through the steering group or mentoring arrangements, this project will improve the skills and expertise of a wide range of researchers at different levels, building capacity for a much wider range of research projects to be conducted in the future. A particular emphasis has been placed in the project on international engagement by bringing leading international experts to the UK to contribute to the project, presenting at a wide range of international conferences and by developing collaborative projects to build networks and cross-country learning in these fields.

Finally, through the findings from the scientific research and learning from the networking opportunities that the project will provide, the UKHLS team will be in a better position to design subsequent rounds of data collection to advance scientific understandings at the interface of health and social research.